Development of Wearable Devices for The Continuous Measurement of Metabolites in The Body

To develop a device capable of continuously measuring metabolites in the body such as electrolyte/glucose concentrations and pH. The main driver of the project is the sensors must be reversible in nature to extend device life cycle and improve the number of applications that the devices can be applied to. The project is based around the utilization of an alternative polymerization mechanism than previously utilized, this will be discussed further in this document.

Objectives:
- Completion of literature review based around the previous publications of optical sensors utilized in the continuous measurement of substrates
- Utilization of UV photopolymerization technique to generate holographic gratings in a polymer matrix- Synthesis of Optical sensors for sensing different substrates
- Synthesis of Chelating ligand polymer units
- Incorporation of the sensors developed into a wearable device, this device can take the form of a contact lens, fiber optic or a skin patch, this will be decided depending on the developed sensors capabilities
- Working in partnerships with industry and medical institutions
- Obtain ISO standard accreditation for the lab